dbGLOVE

dbGLOVE (https://www.youtube.com/watch?v=Kf0fKvUZccY) is a wearable device that digitizes several existing touch-based alphabets, such as Malossi and Braille, to enable blind and deaf-blind people to use all the features of a mobile device, to communicate with others, and to interact with the world. Users simply wear the device as a glove, and they type messages on dbGLOVE using the other hand. Messages can be displayed on the screen to the normally sighted, they can be translated into speech, or they can transmitted over the Internet. Replies are sent to dbGLOVE, which translates them into vibrations that simulate touch cues representing letters over the hand, allowing the user to read the message.